Architectures for quantum processors in heterogeneous integrated quantum photonics

Project description from Risk Form for you to adapt:

Bristol research over the last 15 years has been at the forefront of the development of quantum technologies, with breakthroughs in quantum sensing, quantum cryptography, and quantum computing and simulations. However, to deliver universal quantum computing, which requires thousands of qubits and ultra-high fidelity operations, significant basic research is needed in scalable hardware. While single-material integrated quantum photonics, such as silicon photonics, has achieved >10-qubit devices and is manufacturable at wafer scale, it intrinsically lacks the critical functionality for deterministic photon generation and a mediation for photon-photon interactions; to substitution for these functions, the spontaneous photon emission and probabilistic entangling gates are used, which results in unfeasibly large overheads in multiplexing circuitry. This PhD will investigate architectures for the heterogeneous integration of functional photonic components, including deterministic photon sources and matter mediated photon-photon interaction for quantum logic.